Social Institutions as Human Rights Interlocutors: An Examination of Community By-laws for Addressing Child Marriages in Malawi

The gap between treaty ratification and implementation by states is one of the major challenges of international
human rights system. The challenge of making human rights legal norms a lived reality remains pressing, which
reveals the disconnect between law and practice. In Malawi, although the applicable legal framework bans child
marriages, community by-laws have emerged as an alternative social mechanism for addressing the phenomenon.
Building on studies of human rights institutionalisation, which focus on how human rights norms filter into systems
of a state in law and practice, this study will interrogate how international human rights norms influence the
emergence of community by-laws for addressing the child marriages phenomenon in Malawi's rural communities.
The study will construct a framework that will seek to provide a nuanced understanding on the role of community
by-laws in the internalisation of international human rights norms for addressing child marriages.
o answer the primary research question, the project will examine three secondary research questions as follows:
1. What factors influence the use of community by-laws for addressing child marriages in rural Malawi?
2. How do rural communities conceptualise the by-laws and what is the extent to which such conceptualisation is
consistent with and/or influenced by international human rights norms?
3. Is the phenomenon of community by-laws revealing other forms of human rights localisation in domestic settings
that are at play when "culture" or "custom" is the reference point?
By undertaking a deeper analysis of community by-laws in rural settings of Malawi, and their role in internalisation
of international human rights norms for protecting girls from marriages, the study will contribute to providing a
nuanced understanding on the complementarity or mismatch between international and domestic legal measures
and local practices or approaches in human rights implementation. This will in turn contribute to enriching our
understanding in the human rights field: theorising how social institutions serve as interlocutors between
international human rights norms and implementation on the ground.
Schedule Work
Year 1: Research methods training; literature review; methods and tools design; ethical approval from the Research
Ethics Committee of the University of Essex; begin drafting chapters (Methodology; Theoretical Framework;
Unpacking the community by-laws phenomenon in Malawi).
Year 2: Field work in Malawi; transcribing of interviews, analysis of field work data; initial drafting of chapters.
Year 3: Drafting chapters; revising the thesis and submission.